Re-calibrating the perception of glacial water and climate change through audio-visual contemporary art practice

What hidden histories written in polar ice can contemporary art reveal?

Propelled by the urgency of addressing climate crisis, the research identifies ice-core laboratories as important historical sites. It posits that an understanding of the narratives embedded in these sites can enable the production of contemporary artworks, and that an material engagement with these works will lead to a better understanding of our past and present interactions with the world we live in. I explore the rapid disappearance of ice sheets, glaciers and the changing glacial atmosphere, as experienced through research conducted at British Antarctic Survey (BAS) ice-core laboratory. Recorded interviews and oral testimony by climate scientists is also used as the basis for developing a sensory, narrative, and atmospheric approach to writing and making.

Dating back 800,000 years in geological time, the BAS ice-cores contain vital information from the past, including changes in both temperature and concentration of atmospheric gases. (Bas.ac.uk, 2019). Ice cores are cylinders drilled from an ice sheet or glacier; the cores are used by scientists to measure and predict the direct correlation between the climatic atmosphere, global warming and rising sea levels. Ice cores contain small bubbles of compressed ancient air that make popping sounds when dissolved in water. I have been conducting audio and film recordings of these compressed air bubbles.

Polar Aesthetics involves three integrated bodies of written and practical work, Solid Series, Liquid Series and Vapour Series. These works are informed by my real and imagined experience of the Arctic in southern Iceland, and Rothero in northern Antarctica. Alongside these, I examine how ideas of glacial water, as experienced through contemporary artworks, contribute to our understanding of time, place and cultural memory. These ideas are further refined through my central case study, Roni Horn's Library of Water (2017). The research examines notions of climate crisis through the work of critical theorists including Esther Leslie (liquid crystals) and Jane Bennett's idea of 'vibrancy of matter', or the 'political ecology of things'. (Bennett, 2010) Bennett's notion of the human and non-human has alerted me to the magnitude of the work conducted by the climate scientists at the British Antarctic Survey. Bennett's idea of passive, inert or active forces, amplifies the magnetic stories and unnamed polar history they are yet to tell. The active participation of visitors during my exhibitions to date suggest that such histories are not vanishing points, but co-ordinates marking points where parallel lines emerge and converge.

Polar Aesthetics identifies the British Antarctic Survey ice-core laboratory as a repository of scientific and cultural data, that reflects mankind's engagement with, and intervention in, the polar regions. As a nexus of historical information, it facilitates the production of contemporary artworks at a time of accelerating climate crisis. The research makes an original contribution to knowledges of the laboratory and argues that a material experience of these artworks enables and encourage a deep consideration the fragile glacial past, present and future.